Coventry: Demonstrating Tomorrow, Today

Coventry City Council and its partners are working on plans to ensure that the city's future is secure and successful. Coventry will demonstrate new and exciting ideas that are designed to benefit both people and businesses. The programme of work, funded by the Technology Strategy Board, will involve the universities, businesses, other partners and citizens. It will focus on challenges such as congestion and energy usage and connect systems together so they work in an improved and more efficient manner.